BillScreen - an online home billing portal with Open Data feeds

As more and more services are billed monthly through online means, consumers face a
dilemma - more information and data than ever is available to them and yet they lack the
means to take full control of their household spending. Managing spending on everyday
services such as utilities, mobile phones, broadband, car insurance, gym membership, not to
mention pay TV with all of its options, home insurance and lots more could be much simpler
if a single web source was available – with timely reminders of key renewal dates.
BillScreen.com will enable consumers to receive all their online bills in one place (using banklevel
encryption and security controls) and will provide easy-to-understand analytics to
display expenditure – enabling consumers to easily track where their money is going. In
addition, BillScreen will also store copies of consumers’ bills automatically for an indefinite
period of time – with fully searchable interfaces to compare costs and usage over long periods
of time.
Such a web-service will appeal to the 26M Households, 15M drivers and over 50M mobile
phone users with a step-change in better transparency and control over where their money
goes as well as improved insight on other alternatives that may save money. It has potential to
disrupt the consumer services market by offering consumers greater transparency, visibility
and control over service choice and costs and will contribute to the Government’s agenda on
enabling consumers to access the lowest cost energy service tariffs.
We anticipate such a service will be provided free-of-charge to consumers, with a business
model based on carefully targeted online advertising at key contract renewal dates plus
multiple other service revenues from sales of aggregate consumer expenditure data through to
low-cost third party online billing services.